Phylogenomics, taxonomy, and evolution of the salt- and drought-tolerant sea heaths (Frankenia; Frankeniaceae).

Frankenia is the sole genus within the family Frankeniaceae (Caryophyllales), consisting of 80-90 species. Members of the genus are generally shrubs and herbaceous plants adapted to saline and arid environments, and are widespread across temperate and subtropical regions. The greatest diversity occurs in Australia, but it is unclear how this and other radiations are related. This project will build the first global phylogenetic assessment of this family, using a whole-genome sequencing approach and a high-quality reference genome from the Darwin Tree of Life Project. This will then be used to investigate the biogeography of the group. Traits such as salt tolerance and substrate preference can then be mapped along with climatic factors to provide insight into the evolution of these characters. Signatures of selection related to rapid radiation will be investigated, including selection in pathways related to salt tolerance. Focusing on the Australian clade will provide an opportunity to define species boundaries and the factors underpinning speciation in recent radiations in challenging environments. Studying isolated populations in South Australia will also provide the opportunity to investigate population structure and dynamics. With increasingly spreading arid and saline environments, understanding plants that grow naturally in these habitats is ever more important.